Modelling uncertainties in radiation belt forecasts

Due to a variety of reasons that include the presence of noise in measurements, the limitation of the models used, the inclusion of some redundant input variables, and model under/overfitting, models obtained can never be perfectly represent the true system or process. There are always errors and uncertainties in the modelling procedures, no matter what modelling methodology and what model type are used.

This project employs cutting edge system science methods develop new models for the fluxes of high energy electrons in the vicinity of the radiation belts and to estimate the uncertainty of these models when used as forecasting tools. The modelling technique treats the system as a black box, that is driven by a series of inputs (solar wind measurements) and whose response is encapsulated in measurements of the electron fluxes within the radiation belts. Since the relationships between the radiation belts and their drivers are highly nonlinear and nonstationary, we will employ the Nonlinear AutoRegressive Moving Average with eXogenous inputs (NARMAX) methodology. The resulting models are usually transparent, physically interpretable, parsimonious, sparse and relatively simple compared to other machine learning models.

NARMAX uses a fundamental parameter estimation methodology for identifying the best and most simplistic model structure containing the key input parameters and their unknown nonlinear dynamic interactions. Previous NARMAX models used to forecast radiation belt electron fluxes are based on a single, best model resulting from the application of the NARMAX methodology. To achieve better forecast reliability and robustness, the latest methodologies employ ensemble techniques, based on either a point cloud of input parameters or quantile methods, to refine the model forecasts and which also enable an assessment of the uncertainty (error limits) in the forecast.

This project uses the cutting-edge methodologies recently developed in the field of systems science to build a new set of more robust and reliable forecast models and also uses these techniques to estimate the uncertainties in the forecasts.